Teeside University and Teleware Group plc

To develop, refine and benchmark subjective algorithms for incorporation within a Customer Experience Analytics product to enable mid sized businesses and non-contact centre teams in large organisations to deliver world class customer experience